sFRP's as a novel modulator of diastolic heart failure.

1. To investigate the cardiovascular role of sFRPs using high throughput pharmacological screening
2. To examiner whether dysregulated sFRP signalling contributes to HFpEF using an in vivo model
3. To determine whether sFRP act as a biomarker for HFpEF in patients.